Repro Stream Media Collaboration

RePro is set to revolutionize the film, TV, and broadcast production industry by introducing a groundbreaking remote production platform. Building on our success with the live streaming solution Repro Stream, RePro PLAY expands our offerings to include digital asset management, content review, and seamless collaboration tools. This innovation caters to the modern needs of remote stakeholders, ensuring they can watch live feeds, review, annotate content, and communicate in a secure and integrated environment.

Designed with an innovative business model, RePro PLAY empowers studios and broadcasters to customise their user experience while maintaining complete control over their content.

Built by film veterans and experienced software developers, RePro responds to the demand for a comprehensive, all-in-one platform that simplifies the complexities of remote production. With a swift deployment timeline and a commitment to security and customisation, RePro is poised to become an essential tool for content creators worldwide, enabling them to navigate the challenges of today's highly collaborative and dynamic production landscape.